A EUROPEAN-WIDE NETWORK OF PILOT FARMERS IMPLEMENTING AND DEMONSTRATING CLIMATE SMART SOLUTIONS FOR A CARBON NEUTRAL EUROPE

Climate Farm Demo is a unique pan-European network of Pilot Demo Farmers (PDFs) covering 28 countries and all pedo-climatic areas.
Its overall aim it to accelerate the adoption of Climate Smart Farming (CSF) practices and solutions by farmers and all actors of the Climate Smart Agriculture Knowledge & Innovation Systems with a view of adapting agricultural production systems to climate change and of achieving a carbon neutral agricultural sector by 2050, thereby meeting the targets of the EU Climate strategy. To reach this objective, the project adopts a Multi-Actor approach by connecting 1500 Pilot Demo Farmers and their Climate Farm Advisors (CEAs) at European and national levels to increase knowledge exchange & cross-fertilisation in their respective AKIS. The CFA's will support the PDF's in implementing Adaptation and Mitigation Measures suggested by contextualised guidelines and will assess & monitor their environmental performance thanks to harmonized methodologies & tools. Technical and social innovations covering a broad range of thematic areas will be demonstrated to the wider farming community across six annual demo-campaigns (4500 demo-events) supporting interactive and peer to peer learning. New and innovative CSF solutions will be co-created in 10 Living Labs spread across Europe and lessons learned from multi-actor innovation will be shared and scaled. A set of public and private rewarding mechanisms will be identified, proposed and demonstrated to the AKIS actors, thus incentivising the uptake of CSF solutions while ensuring sustainable business models. Strategic and operational cooperation will be organised with projects, flagship initiatives and policy-makers at European and national levels in order to share knowledge, organize coordinated actions, and produce policy briefs. Finally, to accelerate the wide spreading and uptake of results, an ambitious dissemination, exploitation and communication strategy will be deployed at EU and national levels.